Evolving Ethical Deep Neural Networks

AI is often trained to make decisions which can potentially adversely affect humans. For example, a self-driving car may be forced to crash in an unfamiliar scenario (aligned to "the trolley problem") or a recommender system may (de-)prioritise an applicant CV for a role based on its perception of the person's suitability. Because AI lacks human context, and because it may be trained on specific scenarios, it cannot be assured that ethical issues will be suitably handled without explicit consideration. Therefore, this project will look at the problem of evolving ethical AI. It will focus on using one of a range of techniques (neural evolution, generative adversarial networks) through which a neural network can become intrinsically structured to "do the right thing". This project can be embedded in supervised learning, deep reinforcement learning (evolutionary AI such as evolution strategies), unsupervised learning or artificial life (ALIFE) simulation (see, e.g., bibites).

The work will be developed in collaboration with IBM and other interested stakeholders. This PhD is suitable for someone keen to gain in-depth knowledge of state-of-the-art deep reinforcement learning through evolutionary processes or applying recent techniques such as adversarial AI. There is significant scope for technical creativity and experimentation, as well as engagement with a wide range of stakeholders.